Optimised Welding in High Value Industries - WeldVue

WeldVue brings together leading innovators from the UK and Turkey with the SMART framework. The objective of the project is to implement advanced AI-based model for automotive parts manufacturing processes, optimisation, and reconfiguration -- Targeting critical welded components. The application of the WeldVue framework in a manufacturing line will result in the fabrication of high-quality products with near-zero defects. The digitalisation elements toward industry 4.0 will be complemented by a novel, first of a kind hybrid non-destructive testing platform for quality control purposes. Replacing the manual techniques currently utilised.

Initially targeting high volume automotive sector, the technology has long term commercial value within aerospace, energy, and wider manufacturing domains. WeldVue enables UK SMEs STL and Ether to engage with Turkish Tier 1 automotive supplier Coskunoz. Supported by UK research partners TWI and Brunel (BUL), the final system will undergo a validation period within Coskunoz Research and development centre to prepare for rapid market take-up. With Turkish automation specialist Teknopar supporting the complete platform integration into the operational environment.